To understand an individual's health and immune system over time using common blood markers currently collected by health systems with the potential t

The aims of the project are to:
- Discover longitudinal disease signatures, and the development of new marker compounding risk indexes.
- Utilise disease signatures to build dynamical system models and causal disease networks to produce digital blood twins for predictive purposes on which simulation for projection can be carried out and testable hypothesis can be tested under sensitivity and perturbation analysis.
Methodology:
I will analyse deep longitudinal clinical data from various sources, including the CDC NHANES, UK Biobank, SOMA and other NHS primary and secondary data repositories (CPRD) with Causal Machine Learning architecture to unveil disease signatures for super early detection and understanding of disease emergence and progression. The models will include haematological, biochemistry, and other data, such as omics data, along with clinical and lifestyle information.

I will introduce the concept of a "Digital Blood Twin" that involves creating a comprehensive digital representation of an individual's blood-based health data to produce projects from simulating the continuation of the twin trajectory over time under various perturbation and intervention analysis from which disease networks will be inferred for precision and predictive purposes.